Geo-political Stratagem on the Ground:

'Bordering' as a Spatial Apparatus in the Making of Shenzhen Special-Economic-Zone during China's Reform Era (1980s-2010s).

Shenzhen is the leading Special-Economic-Zone (SEZ) China launched in 1980 by utilising the geo-proximity to Hong Kong - a British colony of global metropolis. This project focuses on multiple border constructions around and inside Shenzhen, in a timeline that crosses 1997 when Hong Kong returned to China. It aims to investigate how architecture of borderlands was designed and (re)used by a modern state to engage with globalisation while constructing a platform for creative or political agencies. Such complexity can reframe our knowledge about the 'power - space' relation through a bordering experiment, and also deliver border(land) studies into a design and spatial tectonics.